Identifying Defects in Ultra-Wide Gap Semiconductors

Ultra-Wide Gap (UWGs) are the new frontier of semiconductor research. Moreover, many of their applications are relevant to net zero, low energy light sources, efficient power switching in EVs electric vehicals etc. There are many challenges in bringing devices made from these materials to market, the most obvious of these is that the electrical activity of defects in these materials is almost completely unknown. Defects can be either intrinsic (vacancies, interstitials etc) or extrinsic (impurity atoms). Defects can be essential for device operation (doping for creation of FETs or P-N junctions) or undesirable, compensating dopants or trapping carriers in a FET channel, preventing it from shutting off or turning on completely. The Defects group at Manchester has worked for over 30 years on identifying defects in semiconductors using junction spectroscopy (DLTS) as well as other techniques like Photoluminescence to identify defects and their electrical activity. In this project the student will learn to apply these techniques to the UWG AlGaN system using samples provided by the industrial partner and our collaborators in Warsaw (Unipress) and the University of Southern California Santa Barbara both of whom have recently provided the group with Samples. There may be some opportunity to visit these laboratories.